Integrated artificial intelligence and robotic system for plastics recycling

GREYPARROT.AI LTD is a high tech software development company with expertise in waste recognition software that enables the intelligent sorting of waste types. GREYPARROT is collaborating with ST ROBOTICS (which specialises in design and development of affordable and user-friendly robotics), BPR GROUP (a waste management company operating materials recovery facilities (MRF)) and MIDDLESEX UNIVERSITY LONDON to develop an Artificial Intelligence based technology for sorting and recovery of plastics in MRF. The project outcomes will significantly impact our businesses and stakeholders throughout the supply-chain: (i) the technology will enable end-users to make over 50% cost savings related to cost of acquiring commercially intelligent technologies for recycling; (ii) the technology will improve the recycling of plastics, alleviating pressure on ecosystems to provide resources; and (iii) the technology will also enable securing existing jobs and creating at least 25 new jobs within 5 years post-project.